European Rare Diseases Research Alliance

The European Rare Diseases Research Alliance (ERDERA) aims to improve the health and well-being of the 30 million
people living with a rare disease in Europe, by making Europe a world leader in Rare Disease (RD) research and
innovation, to support concrete health benefits to rare disease patients, through better prevention, diagnosis and treatment.
This Partnership will deliver a RD ecosystem that builds on the successes of previous programmes by supporting robust
patient need-led research, developing new diagnostic methods and pathways, spearheading the digital transformational
change connecting the dots between care, patient data and research, while ensuring strong alignment of strategies in RD
research across countries and regions.Structuring goal-oriented public-private collaborationstargeted at interventions all
along the R&D value chain will ensure that the journey from knowledge to patient impact is expedited, thereby optimising
EU innovation potential in RD. To support its ambition and missions ERDERA has been designed as a comprehensive and
integrated ecosystem of which structure can be compared to an institute encompassing three main parts: (i) funding, (ii)
internal (in house) Clinical Research Network that implementsresearch activitiestargeting clinical trial readiness of RDs
and accelerating diagnosis and translation of research discovery into improved patient care, and (iii) related supporting
services (Data, Expertise, Education and Training) as well as an acceleration hub that serve external and internal RD
community, all supported by all-embracing coordination and strategy and foundational (inter)national alignment